Ampersand Health Digital Therapeutics Platform

Ampersand Health is a social enterprise that's developing the first clinically validated digital therapeutic for people with long term inflammatory conditions. Our intervention helps patients take greater control of their own care by providing them with actionable information therapy via a mobile application; and allows clinical teams to monitor their condition and intervene when necessary via a SAAS platform.